AXENIC Improving food yield, quality and provide an income source for small-holders in Sub-Saharan African

AXENIC will deliver a novel small bag format, nitrogen 'fixing' inoculant to Smallholders across sub-Saharan Africa. This inoculant technology uses a natural process to make use of nitrogen from the air we breath allowing the smallholders to boost the yield of the protein rich legume crops such as soybean. Based on the proven track record of the product LEGUMEFiX from the successful SME Legume Technology who will be working as part of a consortium to design and develop the inoculant pack as well as a new machine design, and hence deliver high quality, reliable products to the majority of farmers growing legumes as part of their staple diet. Working with TQC and the Manufacturing Technology Centre (UK Catapult), the AXENIC project will build on their collective experience in machine design to create a first-to market product.
Due to the budget constraints and travel restriction from the pandemic dissemination will be limited.